Neuroimmune interactions in oral barrier function

The ability of the nervous system to sense environmental stimuli and to relay these signals to immune cells is indispensable for tissue homeostasis. Functional interactions between neuronal and non-neuronal systems were reported in repair and inflammation (Progatzky et al. 2022; Baghdadi et al. 2022; Parfejevs et al. 2018). While abundant neuronal populations are present in the oral mucosa, their relevance in barrier maintenance is unknown. Oral mucosa is involved in the sixth-most prevalent health condition, periodontitis, whereby a dysregulated inflammatory response leads to destruction of tooth-supporting structures. Queen Mary University of London and Barts Health Trust (BHT) are located in East London where there is a specific high prevalence and as such BHT provides specific secondary care for patients with periodontitis.
Our research over the last seven years analysed the molecular mechanisms underlying oral mucosa homeostasis (Caetano et al. 2021; Caetano et al. 2023). However, the neural and non-neural cells have remained uncharacterised due to long-standing technical challenges. Preliminary data suggests that glial cells maintain a homeostatic identity and switch to a disease-associated state in inflammation, indicating that these are functionally heterogeneous. Neuroglia are also found in contact with oral epithelial stem cells; it is possible this privileged position allows for PNS signals to modulate epithelial stem cells. Collectively, this suggests that oral glia have a homeostatic and immunoregulatory role. The central hypothesis of this proposal is that the plasticity and immunoregulatory function of neuroglia fundamentally influences the structural and functional role of oral barrier tissues.
This PhD will identify novel molecular and mechanistic evidence of neural interactions and exploit these modulators for improved therapies.

Project objectives:
1. To characterise how neuroglia regulate oral barrier homeostasis.
Do disease-associated glial cells show morphology, or location-specific states? We will characterise morphology, position, composition and interacting cellular partners in human samples using imaging- and sequencing-based spatial approaches (e.g., Cell DIVE and CosMx).
What are the molecular factors that specify disease-associated cells? We will characterise oral glia and neurons using multiome sequencing. Human samples will be collected with Professor Nikos Donos and Dr Adrian Biddle (IRAS 231002).
How PNS cells shape signalling in the epithelial and immune compartments? Transcriptomic data from Objective1b will be used to generate candidate cell-cell interactions using a machine learning approach.
2. To investigate the functional mechanism of neuronal interactions.
To develop 3D oral mucosa in vitro systems that incorporate PNS. To functionally test cell functions and interactions (1c), we will engineer self-maintaining culture systems (Herms et al. BioRxiv 2023) with Dr Biddle and the CREATE Lab, a state-of-the-art facility dedicated to 3D tissues biofabrication. Alternatively, we will use well-established microfluidic chips.
To develop long-term live imaging protocols of 3D oral mucosa in vitro models. This will allow the study of multiple processes, including progenitor cell dynamics, epithelial differentiation, and neural-cell interactions in an organotypic context.
Do disease-associated neuroglia impact oral barrier integrity? To mechanistically understand how PNS impacts oral barrier homeostasis, secreted factors identified in 1c will be added to healthy (control) and disease (activated) mucosal models (2a) to measure effects on proliferative capacity, epithelial stem cell expression and neuroimmune interactions.